ARRES PREVENT: the world-first autonomous road repair vehicle

Robotiz3d is a UK SME which is a spin out company based on initial R&D at University of Liverpool. The business has been built on patents that emerged from 4 years of university research, and 11 months of commercial development. We are developing a product called ARRES PREVENT, an autonomous AI driven robotic system to carry out preventative repairs to the nation's roads.

Our technology will be capable of helping solve the problem of 10m potholes in the UK by preventing cracks from evolving into potholes. This will extend the life of road infrastructure, and deliver significant cost savings and environmental benefits.

When operational, we project that our technology will deliver cost savings of 60% and time savings of 80% over traditional methods. It will also accelerate the shift to low carbon transport and innovate for a more sustainable public sector.

**ARRES PREVENT**

ARRES PREVENT combines robotics, AI, and autonomous vehicles to deliver functionalities currently unavailable anywhere in the world. Patented technologies are integrated with 3D printing to accurately and autonomously identify and repair minor faults in the road surface before they develop into potholes, saving time, energy and cost.

Our patented technology will be capable of helping solve the problem of the nation's 10m potholes (DoT, 2021) by preventing today's cracks from becoming tomorrow's potholes. This will extend the life of road infrastructure, and deliver significant cost savings and environmental benefits.

The focus of this project will be on developing our autonomous crack repair technology (R3D lead), and building the software infrastructure required (UoL lead) for a rollout of this, and future technologies to extend the repair to larger potholes.

**Work to Date**

We have already built a functioning prototype for this product with the support of Innovate's SBRI Phase 1 programme. This has helped demonstrate proof of concept and has enabled us to attract significant initial commercial interest in our concept, with major maintenance firms now actively engaged in our work.

This project will specifically support the development of the final module required for full functionality, the software and the hardware that deliver the micro-repair element of ARRES PREVENT - that is the mechanism that automatically and accurately fills cracks in the road surface. This is the key remaining technical barrier to overcome, allowing us to move to a full commercial proposition.